power-systems design and analysis within fluid mechanics and thermal dynamics, including topics such as multiphase fluid motion, heat generation and h

power-systems design and analysis within fluid mechanics and thermal dynamics, including topics such as multiphase fluid motion, heat generation and heat transfer mechanics.